Sheffield Hallam University and BS Stainless Limited

To develop a range of metal based laminate materials with high temperature thermal insulation and noise and vibration attenuation properties together with fire resistance capability.